Human Centred Design of Electrical Harness for Industrial Engines

CMR is a leading UK supplier of industrial high horsepower diesel and gas engine harnesses and other engine instrumentation including sensors and alarm monitoring systems. An industrial engine harness is a complex piece of equipment that forms the “backbone” of an electronic engine, connecting the ECU (Electronic Control Unit) to the various inputs such as sensors, actuators, injectors and iginition control. There are multiple design and engineering challenges even in making standard equipment robust enough for harsh environment conditions presented in operating environments for the construction, mining, power generation rail, oil and gas and marine sectors. CMR is now investigating new potential designs to make an engine harness more "user orientated" by developing early stage simulations for harsh environment conditions, that are not available today. Challenges inlcude re-design of extrusions, wiring, connectors. Product environment considerations include vibration, electro magnetic fields and IPC test standards.